Glyndwr University And CellPath Limited

To embed R&D capability to develop a range of innovative histology chemical formulations, materials and protocols for efficient and cost effective preparation of human tissue sections.